The material culture of miniature objects in eighteenth-century Britain

From tiny trinkets and pocket-sized portraits to small-scale scent bottles, snuff boxes and silverware, eighteenth-century
Britain witnessed a new and distinctive engagement with miniature objects. Research for my MPhil dissertation on
English baby houses and miniature furniture in this period has uncovered a much broader wave of miniaturisation that
warrants further historical exploration. The dissertation I propose will analyse the complex ways in which contemporaries
used, engaged with, and related to this diversity of miniature objects, to demonstrate how these small things held great
social and cultural significance in eighteenth-century Britain.